Terraforming Tabuk: Green Transformation in Saudi Arabia

My research examines green transformation in the Middle
East. My case study is 'Neom' a purportedly sustainable
economic zone and urban development project under
construction in Saudi Arabia. I frame Neom as part of the
Saudi state's legacy of 'terraforming' a term I borrow from
science fiction to describe the application of technology
and infrastructure to make seemingly barren territory
habitable and economically productive.
Neom goes against the grain of development trajectories
on the Arabian Peninsula. In both popular imagination and
academic literature, Saudi Arabia is seen through the lens
of its oil-dominated economy. Indeed, oil wealth has been
used to explain most aspects of life, from the subordination
of women to the state's bloated bureaucracy, its religious
institutions, and compliant citizens. At the same time,
academic literature on 'green transition' and 'sustainable
development' has typically clustered around Western and
democratic states in the global north. Less well
documented, then, are the possibilities and challenges of
green transformation led by non-democratic states in the
global south.
My project fills those gaps by documenting the obstacles
and possibilities of green development in Saudi Arabia. I
will harness a bricolage of interdisciplinary research
methodologies. Drawing on ethnography, and archival
research, my thesis will open new knowledge frontiers for
human geography, climate change, and the geographies of
green transformation